Understanding how immunomodulatory drugs affect tumour microenvironment (TME)-driven immune suppression.

This project will investigate how CC-122 affects DLBCL-educated CAF capabilities including understudied TME-mediated immunotherapy resistance and immune evasion mechanisms. The identification of CAF molecules that promote IMiD/ICB resistance will aid in the design of future therapies that target TME contributions to therapeutic response.
Aims:
1) Investigate modulation of CAF capabilities with IMiDs.
2) Molecular characterisation of CAFs following IMiD treatment.
3) Combinatorial IMiD drug and ICB therapy using lymphoma models as a prelude to developing novel therapeutic approaches for patients.
Immunomodulatory drugs (IMiDS) and immune checkpoint blockade (ICB) have provided new weapons against diffuse large B-cell lymphoma (DLBCL).(1,2) However, only a fraction of patients respond to immunotherapy. Evidence is showing that cancer-associated fibroblasts (CAFs) in the tumour microenvironment (TME) provide crucial contributions to angiogenesis, T cell exclusion and TME-driven drug resistance.(3) As in the context of malignant progression, the TME exhibits a multifaceted ability to influence therapeutic response in either a positive or negative manner. Harnessing knowledge to optimise immunotherapy and develop new treatment options through normalisation/re-education of the TME is a major goal.